Beyond-LPG: investigation of a humanity-centred hydrogen-based alternative

In this project, "Beyond-LPG", newly-founded British startup The First Element Group Ltd ("TFEG") will run a 6 month investigation of the LPG market to explore and assess opportunities to replace LPG with green hydrogen.

TFEG will receive support from partner Sustainable Ventures Design, the planet-centred design team at Sustainable Ventures ("SV"). SV Design has supported 70+ companies across 38 product development projects.

Originally a climate-focussed venture builder, SV's internally-developed successes include E-Car Club (the UK's first EV car-sharing club) and Powervault (the UK's leading domestic battery storage provider).

Now, SV works with investors, entrepreneurs, governments and corporate partners to grow sustainable businesses. It has created Europe's largest cluster of sustainability innovators, with an ecosystem of 350+ firms centred around Sustainable County Hall, SV's flagship workspace.